DESIGN AND IMPLEMENTATION OF A PASSIVE TRAP FOR MONITORING AND CONTROL OF AEDES AEGYPTI AND CULEX PIPIENS: MOSQUITOS OF SIGNIFICANT PUBLIC HEALTH IMPO

DESIGN AND IMPLEMENTATION OF A PASSIVE TRAP FOR MONITORING AND CONTROL OF AEDES AEGYPTI AND CULEX PIPIENS: MOSQUITOS OF SIGNIFICANT PUBLIC HEALTH IMPORTANCE.